Operationalizing Ambient Air Pollution Estimation

The Environmental Intelligence Climate Resilient Transport Infrastructure PhD aims to deliver the research needed to underpin the transport infrastructure design required by society as the challenges posed by climate change begin to take shape. The work will take a two-fold approach to develop climate-resilient transport infrastructure. Firstly, identifying potential improvements to the transport infrastructure to improve environmental robustness is aimed to be achieved through data science and artificial intelligence techniques. This analysis will identify areas for the strategic investment of funds in climate defence initiatives to optimise limited public funds. The second approach uses the same techniques to help decarbonise the transport infrastructure network and reduce the emissions caused by the transport sector. The PhD attempts to protect transport infrastructure from the climate emergency alongside lowering its contribution to climate change. Throughout the PhD, non-technical considerations will take centre stage throughout the work, ensuring that the work done considers ethical considerations at each step. The considerations will ensure that the research's insight leaves behind no one with critical analysis of the tools and techniques used. A community engagement theme leveraging qualitative research will address the populations concerns surrounding transportation that quantitative methods may miss.

Projects to be tackled: (1) Transport infrastructure, pollution, COVID and socioeconomic data project. (2) EV charging points network (3) Environmental Robustness Metric

Project 1 is to learn the tools, skills and theory needed for my PhD, Project 2 is a decarbonization project and Project 3 for the climate resilience line of work.